The University of York and Phase Focus Limited KTP 21_22 R2

To use cutting-edge Artificial Intelligence techniques to classify events in the life of live cells, in videos recorded by the LiveCyte cell analysis system.